Innovative application of x-rays in materials and tissue analysis

1) Brief description of the context of the research including potential impact
Developing disruptive applications of x-rays in science, industry, medicine and security.
2) Aims and Objectives
-The specific objectives are to:
Develop novel x-ray imaging solutions to target areas where existing technology fails to deliver
the required results
Use nanofabrication/nanotechnology for novel x-ray optics
Develop new detector solutions matching the requirements of the new imaging approaches
Use computational imaging and artificial intelligence for advanced analysis and interpretation of
new imaging techniques.
3) Novelty of Research Methodology
One key area of interest is x-ray phase contrast imaging (XPCI) - a revolutionary approach where
variations in x-ray phase are exploited to generate image contrast, rather than attenuation, as in
conventional x-ray imaging techniques.
4) Alignment to EPSRC's strategies and research areas
Falls under medical imaging: helping to accelerate the translation of research to healthcare
application. In addition, there are opportunities to explore the techniques and apply to other industries.
5) Any companies or collaborators involved
UCL's Photonic Innovations Lab, Centre for Inverse Problems, Nikon X-Tek Systems. Industrial
(ISDI, Scintacor and Quantum Detectors) and scientific (EMPA) partners as well as three
synchrotrons (Diamond, Elettra and the ESRF).